The European Union and Global Labour Law

Context:\nMy research is concerned with the social dimension of globalisation and prospects for a more effective system of transnational regulation of labour law within an international rule-based legal order. In particular, it seeks to evaluate the increasingly influential contribution of the EU to global social governance and consider the extent to which the EU has the political and legal capacity to fulfil its aim of setting globalisation within a 'moral framework' by utilising its normative powers to promote European social values as a central component of its international relations policy.\n\nSummary of the project:\nThe project is divided into three parts. The first part introduces the main themes and presents the case for reinforcing global labour law. In the second part there will be an analysis of the scope of EU labour law and social rights with reference to their potential to aid the effective enforcement of transnational labour standards. The third part addresses the legal and political relationships between, on the one hand, the EU and the ILO, and on the other, the EU and the WTO. This part includes case studies, to help explain and analyse these relationships, and a discussion of the effectiveness of alternative models of global social governance. I will suggest that the future dynamic of EU labour law is likely to lie with its external dimension but the success of EU policy depends on striking the right balance between Europeanisation and social self-determination for people in developing countries. \n